Get On Your Bike

"Population growth and urban migration means UK cities are becoming more congested and our transport networks are under increasing strain, which is also having a profoundly negative impact on our environment. These factors and other lifestyle changes are causing people to be less active.

We believe there is a market for a low-cost, foldable helmet that will motivate more people to cycle. Current helmets are costly, cumbersome and are not always available to cyclists, especially cycle hire scheme users.

Through research and low-fi prototyping, this project aims to examine the link between accessible safety products, initially focusing on helmets, and an increased uptake in cycling. We want to create a game-changing product which supports the UK Government's 2017 Cycling and Walking Investment Strategy (CWIS) which seeks to double cycling uptake by 2025\."